University of Sunderland and Unified Software

To develop an Anomalous Financial Transaction Detection System applying intelligent data mining techniques that will confer Unified Software with the ability to create cutting-edge Know-Your-Customer fraud detection services within the financial validation industry.